SEQOND (Single-photon Enhanced Quantum Optical Network Detector)

High fidelity, modular and scalable receiver modules are recognised as the enabling technology for entanglement distribution, which is essential for quantum key distribution, scalable quantum computing and the transmission of quantum states in the quantum internet.

To address this need, SEQOND will develop and demonstrate a novel approach for quantum receivers, utilising upconversion to achieve higher performance whilst maintaining low cost and provide a route to exploit quantum memories. This new technology will be demonstrated on a quantum network.